An experimental study of football aerodynamics.

This PhD programme will concentrate on generating understanding of the flow-field around footballs and how this flow-field determines the aerodynamic performance. The work will start by investigating orientation and spinning effects using simplified geometries, for example balls with a single seam, to study how the seam orientation influences the flow-field depending on its relative location to the onset flow and how the effect alters with the locations on the ball and when the seam is orientated differently relative to the onset flow. Of particular interest will be the separation angle at different ball latitudes, the influence of the seam as trip or a 'rudder'. The effects of spinning will be investigated using phase locked techniques.
The later stages of work will be guided by early results but it is envisaged that the work will progressively consider more complex panel arrangements, seam geometries and the effects of surface roughness. There are a number of experimental tools available, including balance measurements, hotwire probes, pressure measurements and PIV flow-field measurements. The latter includes planar, stereoscopic and tomographic PIV systems.